An innovative no-code platform for the creation of conversational AI powered chatbots for high quality customer support, resolving 80% of customer support queries more effectively

Victoria Albrecht (project lead), Ben Schoenhense (technical and AI lead), Saul Jason Ly (engineering lead), Chris Samiullah (architecture lead) and Saul Freedman (commercial lead) comprise the core team of Springbok AI Ltd, a UK-based conversational AI SME. As more businesses and services go online due to changes in consumer behaviour and the COVID-19 pandemic, there is a growing need for efficient digital communication between customers and companies. Retaining customer loyalty through effective customer support will increase revenue for businesses. Springbok's deep-learning platform uses natural language processing (NLP) and AI to provide an omnichannel low-code chatbot creation tool that benefits both businesses and their customers and drives enhanced customer service.